On-demand manufacture of fibre-optic imaging structures (project Sinope)

Healthcare and Life Sciences are generating a new set of demands for imaging technology. Unitive Design have a process concept to deliver the next generation in fibre optic imaging, meeting the needs of businesses who require high resolution, high throughput flexible imaging solutions. Current issues experienced by manufacturers today, such as poor image resolution in ambient lighting, will find new solutions through the opportunity to design to specific requirements. Imaging, sensing and monitoring solutions will be possible through designed-for-function products, that are affordable, rapidly manufactured and high precision.